Manipulating the Point Spread Function of Light to Increase Quantum Limited Estimation Accuracy for Bio-Medical Applications

Deterministic and Stochastic Super-Resolution techniques can regularly achieve resolutions well below 20nm. However, this is only achieved via sophisticated control of the emission of fluorophores, and it is both time-consuming and invasive because super-resolution assumes individual emitters that can be resolved independently. There are nonetheless scenarios where one would like to localise simultaneously emitting fluorophores that are too closed to be individually resolved. This is in part due to progress made in the determination of the number of simultaneous emitters in unresolved clusters.
Initially we have restricted ourselves to two identical but incoherent sources. In conventional intensity imaging, estimating the positions of two point-like sources becomes harder the closer these sources are to each other. Work by Tsang et al showed that remarkably, this need not be the case: by capturing phase information in the imaging system, the amount of information on the separation of the sources that can be extracted from the radiation does not depend on the separation itself, provided the emitters are incoherent. Unfortunately, the corresponding implementations of such optimum scheme are cumbersome. They involve interferometric arrangements that are ill-suited to microscopy because the position of the centre of mass of the two sources would need to be known a priori, a rare occurrence in bio-imaging. As a practical compromise, Paúr et al found that shaping the point spread function (PSF) of the imaging system such that it exhibits a zero of intensity, a comparatively easier operation, significantly improves the quantum-limited estimation of the separation. While the resolving power of this technique does still drop to zero at short distances, the scaling is much more favourable than imaging with a typical Gaussian point spread function.
While the original work of Paúr et al focused on a one-dimensional demonstration, we are interested in the two-dimensional case, where the direction of separation between the emitters is unknown a priori. By manipulating the phase of the radiated light such that the point spread function has a dark ring, we have shown analytically and numerically that the separation of two fluorophores can be estimate to an accuracy greater than direct imaging. A proof-of-principle experiment is under construction to confirm these predictions.

Potential impact
1. Our primary impact will be by supplying the UK knowledge economy with skilled multidisciplinary researchers, equipped with the technical and transferable skills to establish the UK as pre-eminent in topology-based future technologies. The training they receive will make them proficient in the demands of the translation of academic science (with a broad background in condensed matter physics, materials science and applied electromagnetics) to industry, with direct experience from internship and industry engagement days. With their exposure to both theoretical research (including modelling and big data-driven problems) and experimental practice, our graduates will be ideally equipped to tackle research challenges of the future and communicate to a broad audience, ready to lead teams made up of diverse specialised components. The potential impact of our researchers will be enhanced by a broad programme of transferable skills, focusing on innovation, entrepreneurship and responsible research. Beneficiaries here will include the students themselves as they embark on future careers intertwining academic research and industry, as well as the other sectors listed below.

2. The research undertaken by students in the CDT will have impact on the future direction of topological science. Related disciplines, including physics, materials science, mathematics, and information technology will benefit from the cross-disciplinary fertilisation it will enable. The CDT will not only provide an interface between research in physical sciences and engineering, but also provide a route for academia to interact effectively with industry. This will help organise researchers from different disciplines to collaborate around the needs of future technology to design materials based on topological properties.

3. Our research will enable industries to set the direction of topological research around the needs of commercial research and development, leading to wealth generation for the UK, and to influence the mindset of the next generation of future technologists. Specifically, topological design has the promise to revolutionise devices and materials relevant to communications, microwave and terahertz technologies, optical information processing, manufacturing, and cybersecurity. Through partnership with organisations from the wider knowledge sector, we will deepen the relationship between academic research and disciplines including IP law and scientific software development.

4. Our CDT will also have impact on the wider academic community. New specialist courses and training in transferable skills will be developed utilising cutting-edge multimedia technologies. Our international research collaborators, including prominent global laboratories, will benefit from placements and research visits of the CDT students. Our interdisciplinary research, combining the needs of academia and industry will be an exemplar of the effectiveness of the CDT model on an international stage.

5. The wider community will benefit from our organised public engagement activities. These will include direct interaction activities, such as demonstrating at the Birmingham Thinktank Science Centre, the Royal Society Summer Exhibition, local schools and community centres.